Learning Surgeme and Dexeme Priors for Autonomous Robot Control

Autonomous robot control is highly dependent on adapting to the workspace and environment where the robot is operating. Generating comprehensive training datasets is not realistic for environments where deformation or other variability induces complex change. This research thesis will explore the idea of building and designing behaviouralpriors of robotic sub tasks and using these in order to simplify the adaptation of autonomous robot control to arbitrary complexity environments. In addition to building priors the thesis will also explore how such sub tasks are combined in order to control complex behaviours.